Platforms for tidal energy convertors

The generation of reliable and sustainable clean electricity using the ocean tides is known as tidal energy. Many

types of platforms exist to support the array of tidal turbines that have been developed to produce tidal

energy. The overall cost of any supporting platforms is not just the cost of manufacturing itself but inevitably

includes the cost of deployment, installation, retrieval and maintenance. This project proposes and assesses the

technical feasibility of a floating platform that has a: dramatic increase in reliability with a simplified design;

greatly reduced purchase, maintenance and running costs; and potential to be adapted for different types of

tidal energy coverters and offshore electrical equipment

At the moment the less reliable source of sustainable clean electricity from wind energy generation

outcompetes that of tidal energy. The improvements that we propose to the tidal energy platform, that will

accommodate an already developed and experimentally tested tidal turbine, will ensure tidal energy is

substantially more reliable and affordable than wind energy.